RESUBMISSION SAFE-ON-BOARD

The proposed innovation is a system to identify man overboard situations on board passenger ships,

by analyzing video streams from onboard cameras in near real time. Downward looking cameras are

used so as to respect the privacy of the passengers.

The proposed innovation builds on a platform for passenger ships (including cruise ships) that offers

increased awareness about the safety of the passengers thanks to a combination of preinstalled

sensors and a smartphone application that passengers download for free. This platform (already an

advanced prototype) has the primary objective to support the ship evacuation process, if such a need

were to arise, or to assist the passenger in navigating around a huge passenger vessel.

For the needs of this project we will enhance the platform's endpoints with cameras and employ

state-of-the-art computer vision techniques we already used in previous projects.